The structural basis of the convergent evolution of Rubisco biomolecular condensation

Over the last decade the compartmentalization of biological molecules by liquid-liquid phase separation has been shown to be ubiquitous in both eukaryotes and prokaryotes. A powerful system for studying this phenomenon is the pyrenoid, which is a phase separated assembly of the CO2 fixing enzyme Rubisco that enables the turbocharging of photosynthesis. This project will use cutting-edge methods to give unprecedented insights into the structure, function and evolution of pyrenoids. Rubisco binding proteins involved in pyrenoid assembly will be functionally characterized using algal molecular/cell biology and biochemistry. Their 3D structure when bound to Rubisco will be determined using cryogenic electron microscopy (cryo-EM), using an established and specialized data processing pipeline. Combining these techniques together will provide a complete picture of how Rubisco forms pyrenoids and will also provide the student with a complementary toolbox of modern techniques for their later career. Generated data will help guide the engineering of a pyrenoid into plants which has the potential to boost photosynthesis for enhanced carbon capture and yields.